Understanding and enhancing mental health competence - a promising new approach to improving lives for young people

Background
The Chief Medical Officer for England's Annual Reports 2012 and 2013 acknowledged the importance of promotion of mental health in young people, rather than focusing on mental health problems. One conceptualisation of positive mental health is mental health competence (MHC). MHC includes skills for getting along with and caring for others, as well as the capacity to manage emotions and behaviour. Improving MHC through school-based programmes may lead to benefits, ranging from reductions in risky behaviours such as substance use to higher school achievements. As young people move into adulthood, MHC skills are also assets in a rapidly changing labour market and participating as active citizens in society. There is good evidence that key elements of MHC are open to change in childhood and adolescence. We know that social and emotional learning (SEL) programmes in schools can achieve lasting effects on aspects of MHC, including social skills and prosociality. Our long-term aim is to accelerate the development of MHC interventions to improve young people's lives. However, there are a number of knowledge gaps before MHC programmes are ready to implement and evaluate.

Our proposal will establish a collaboration to begin to fill these gaps through 3 related workpackages (WP).

WP1. Working with young people, practitioners (health and education) and policy stakeholders to further develop MHC concepts
We will work with young people and stakeholders from health, school and policy settings to define and develop MHC concepts and plan WP2&3. Over many years, our work has included consultations with Young Research Advisors (YRAs) from the National Children's Bureau. We will engage with YRAs to ground the work within lived experiences, transforming MHC into a concept with meaning for young people and schools and real potential for interventions. Second, we will convene a stakeholder network to further develop MHC concepts and interventions. We will also discuss issues with translating interventions into practice.

WP2. Scoping school-based intervention typologies to identify candidate interventions with potential to modify MHC
One way to accelerate development of MHC-related interventions is to identify which existing effective school programmes around learning, mental health and wellbeing can or might influence MHC. We will examine recent evidence reviews to identify those interventions which theory or evidence suggests are likely to influence MHC and where changes in MHC may form part of the intervention's effects.

In this WP we will re-analyse data from one type of intervention (SEL). The INCLUSIVE trial included SEL elements and significantly reduced bullying and substance use and improved mental health, wellbeing and quality of life in young people. We will examine whether these benefits related to improvements in MHC.

WP3. Investigate the potential for MHC to improve outcomes at a population level
We will scope the potential for interventions around MHC to improve adolescent wellbeing by simulating the likely effect of improvements in MHC on key outcomes in young people. Our method evaluates potential national interventions where randomised trials are unfeasible or have not taken place. We will undertake one pilot simulation using the UK Millennium Cohort Study, assessing the impact of improving MHC at age 11 years (the transition to secondary school) on bullying, mental health, smoking and drinking and academic attainments at age 14-16 years.

Findings from the three WPs will be integrated by YRAs and members of the network and used to plan future work, including evaluations of trial data, modelling MHC interventions, development of future intervention pilots, and disseminating insights about implementation of interventions in practice, with the overall aim to improve health and wellbeing in young people.

Technical abstract
Background
This project aims to increase knowledge about mental health competence (MHC), a skills-based conceptualisation of positive mental health, to accelerate the translation of MHC into practice.

Three aims:
1. To work with young people, practitioners and policy stakeholders to understand how MHC might operate and be intervened upon in school settings;
2. To investigate whether existing interventions to improve adolescent outcomes operate through increasing MHC;
3. To investigate the potential for changes in MHC to improve adolescent outcomes at population level.

Methodology
The aims will be addressed in 3 workpackages (WP).

WP1: working with stakeholders to further develop MHC concepts, undertaken with a) a group of young people trained to consult on, and co-create, research; and b) a newly convened network of practice, policy and academic stakeholders.
WP2: Scoping school-based intervention typologies to identify interventions with potential to modify MHC, using findings from WP1, a scoping review of MHC domains, and systematic reviews of relevant interventions. As proof of concept we will use data from a recent school trial to assess the extent to which MHC mediated effects of an intervention on bullying, mental health and wellbeing in secondary schools (INCLUSIVE), employing mixture models to disentangle effects of timing, school and trial arm.
WP3: Investigate the potential for MHC to improve outcomes at a population level. We will simulate intervention effects on prevalence and inequalities of adolescent outcomes (including bullying, risk-taking behaviours, educational performance), using marginal structural modelling methodology.

Application and exploitation of results
The 3 WPs will be integrated by investigators with young people and network members and inform future research applications. Findings will be pertinent to educational and health policy and service provision.

Potential impact
Improving mental health in children and young people is a government priority crossing health, education and social care. Whilst there is great public and research interest in positive mental health and resilience in young people, these are broad concepts and can be difficult to measure in interventions. Our conceptualisation of MHC is readily operationalisable and measurable as a skill/competency-based construct. MHC therefore offers a promising new avenue for work promoting wellbeing and resilience in young people.

Our research and stakeholder network will inform advances in evidence-based, precision policy, providing evidence on the links between MHC and subsequent outcomes (bullying, risk-taking behaviours and education), with consequences across the life-course. The network will provide important information for future research and for service planning, helping identify opportunities to invest in services and interventions, and showing if improving MHC has the potential to ameliorate the impact of early adversity.

The research will focus on domains of MHC amenable to change and which may already be identified in existing policy. There has been no research into the impact of MHC as a potential underlying driver of the success of social and emotional learning interventions, or whether rolling out such interventions (designed to improve MHC) at a population level would lead to better health and well-being in adolescence. Using trial and cohort data, together with innovative modelling techniques we will begin to address these knowledge gaps. Findings will be pertinent to both policy and service provision for children and young people, and inform the development of health and educational interventions to support MHC and subsequent outcomes. The beneficiaries of this research (ordered as short, medium or long-term impacts) include:

Short term
Scoping and operationalising understandings of MHC will provide researchers with information on MHC which they can build upon in their own work in trials and cohort designs. The development and application of modelling to simulate interventions will provide the academic community with practical examples of the use of these cutting-edge methods.

Medium term
The collaboration will inform education and mental health policy-makers. For example, the green paper "Transforming Children and Young People's Mental Health Provision" and ensuing government initiatives have identified the importance of school context for mental health. Public Health England has identified 'resilience and emotional health' nationally as a 'high impact area' for school aged children, where school nurses/health visitors can have the greatest impact on child and family health and wellbeing.

Long term
This research has potential to act as a precursor to work developing and evaluating real world intervention, with opportunities to scale up into population interventions, with potential benefits for children and young people.

To deliver these impacts, we will integrate the views of young people through the NCB Young Research Advisors throughout the 12 months of the collaboration. We will also use links with policy fora, practitioners and policy-makers across health and education.

Viner is part of the Children's Policy Research Unit (DH&SC/NIHR) and directs the Obesity Policy Research Unit. He has strong links with the DH&SC /NIHR Mental Health Policy Research Unit, also at UCL. Schoon is Co-I of the ESRC funded Centre for the Study of Life Chances & Lifelong Learning in the Knowledge Economies (LLAKES), and advises the UK Evaluation of the Head Start Program, national governments, transnational and international organisations.

NCB co-ordinates the Partnership for Mental Health in Schools Network: "https://www.ncb.org.uk/what-we-do/together-we-deliver-better-childhood/transforming-mental-health-wellbeing/partnership)" which can be used as a channel for promotion and dissemination.